Constraining cosmology by extracting weak fingerprints of cosmology models

The project will constrain cosmology by extracting weak fingerprints of cosmology models from observational data through the development of novel analysis techniques, with a focus on observations of the CMB (e.g. made by Planck) and of weak gravitational lensing (e.g. made by Euclid and LSST).